Circular Fashion - Innovative Tech Solution

Birl offers an innovative \*white-label tech solution to allow customers to trade in used clothing in exchange for credit on their favourite brand's website, as well as offsetting the clothes original carbon footprint.

Our solution enables trade-ins to be directly sent from customers to Birl's reseller and recycling network. This results in brands gaining access to a cost-efficient, no-touch solution that enables access to the circular economy. Birl understands that brands cannot reach their sustainability goals on their own, so we are here to help them do so.

**The Birl Value Proposition:**

**1\. Brands:** An innovative solution that drives direct-to-consumer revenue, customer loyalty, and sustainability by enabling customers to trade in used garments in exchange for brand credit.

**2\. Recyclers/resellers:** Access to premium label, second-hand apparel. _For launch, our focus is on high-quality lifestyle & outdoor apparel brands._

**3\. Consumers:** The ability to collect credit with their favourite brands whilst recycling their used garments.

_\*white-label solution definition - A product or service that is produced by one company and that other companies rebrand to make it appear as if they made it._

[][0]

[0]: https://eur03.safelinks.protection.outlook.com/?url=https%3A%2F%2Fwearebirl.com%2F&data=05%7C01%7CL.McGimpsey%40apemltd.co.uk%7C69ceb6328c8d487aef8608daf47cfb76%7Cf802729b1f8447b4881f4980f9545543%7C0%7C0%7C638091114873372934%7CUnknown%7CTWFpbGZsb3d8eyJWIjoiMC4wLjAwMDAiLCJQIjoiV2luMzIiLCJBTiI6Ik1haWwiLCJXVCI6Mn0%3D%7C3000%7C%7C%7C&sdata=Ml0caYBp%2BN%2BfiNqD9MJkRCN%2FK6NrVKkzTUFWha8qhC4%3D&reserved=0